The Restoration Crown's Metropolitan Representation in Colonial Contexts, 1660-85

By analysing the Restoration Crown's metropolitan visual, rhetorical and ceremonial representation in overseas colonial territories, this research intends to unfetter the study of King Charles II's representation from its British bounds. Existing studies may have brought much-needed new thinking to Restoration historiography but have fallen short of their potential value by failing to address the metropolitan dimension of Charles's representation. Similarly, though several colonial historians have sketched partial or possible impressions of Charles's representation in overseas colonial territories, an overall theory or analysis of it seems to remain lacking within colonial historiography. This absence's impact can be compared historiographically to now studying the English Civil War's causes without considering Scottish and Irish events, and more broadly to evaluating a global British business's marketing by reviewing only its British and not international advertising.

Developing lines of inquiry raised by the author's MPhil research on Charles's representation in Carolina and Tangier, this project will address three key questions. Firstly, to what extent and purpose did the Crown represent Charles II in overseas colonial territories? Secondly, is there a discernible trans-territorial metropolitan strategy to such representation? Thirdly, to what circumstances and influences did this representational strategy respond and relate?

Two concurrent research methodologies will answer these questions with breadth and depth. Case-study analysis of Charles's visual, rhetorical and ceremonial representation in four case-study territories (Barbados, Massachusetts, Newfoundland and Bombay) alongside Carolina and Tangier will arrive at detailed insights on the project's key questions extrapolatable to overseas colonial territories beyond the study's direct scope. Meanwhile, macro cross-territorial trend review will analyse royal medals and Crown colonial charters as metropolitan monarchical representational media across all British overseas colonial territories. Its intended outcome will be trans-territorial representational trend identification and a counterpoint against which to assess the general applicability of case-study conclusions. Information about the representation examples studied will be recorded in sortable, filterable and searchable Excel tabular form. This will not only help to identify otherwise unseen trends but to enable the thesis to set analytical examples in an explicit evidentiary context, such as a source sample size, chronology and geographic remit. Such context is often missing from comparable scholarship.

Through setting Charles II's representation in global perspective, the project will raise and answer fundamental questions about Restoration monarchy. For instance, it will interrogate our literal and conceptual understandings of "the Crown", both by unpacking the meaning of and agency behind Charles's "official metropolitan" representation and by examining whether such representation portrayed one globally uniform "Crown" or many geographically contingent ones. It will also persuasively substantiate the existence or absence of Restoration Crown imperial aspiration by illuminating any royal attempts to use representation to pursue colonial as well as British political goals. Moreover, it will enable constructive comparisons between, and shed new light on, Restoration metropolitan and colonial politico-cultural narratives, and establish an alternative counterpoint to Charles's British representation.